Stop Filling our Holes with Food

Its estimated that pa the Food Industry sends 3.2m tonnes of food off to landfill, we take some of this rejected product we either re-pack or re-work it some products however due to volume or nature does not fit this use Crumbed Ham (CH) being one of them we want to further process this and turn it into Fishing Bait meat is a very popular but at the moment only tinned Luncheon Meat (LM) is available at the right price and storage conditions to satisfy this industry, the angler removes the LM from the tin, dices, colours and flavours it for best result, this is time consuming and messy, LM is also high in fat and when used to much causes a scum to form on still waters so much so that some fishing lakes ban its use, LM structure also results in the bait coming off the hook on occasion, CH is solid muscle very low in fat and is hook stable, we have raw material source and the ability to process, the product must be, SUITABLE SIZE, FLAVOURED, COLOURED, PACKED and SHELF LIFE STABLE 12MTH